A novel carbon capture and dry ice manufacturing project to save customers £40,000 per year on average.

Dry-Ice Scotland was founded by Ed Nimmons and Richard Nimmons. Dry-Ice Scotland aims to provide a solution that will address the limited availability of dry ice in the UK, an essential commodity for the healthcare industry, drug-discovery companies, and food companies across the UK. COVID-19 has further driven demand for dry ice across all sectors, which is predicted to continue to increase post-COVID-19\. This will enable dry ice to be made in a cost-effective and carbon-neutral manner. Dry-Ice Scotland aims to reduce the cost of dry ice by up to 50% providing an affordable source of dry ice and, ultimately, improving the economics of drug development and food delivery.